Local Energy Markets Modelling & Analysis (LEMMA): market and information systems structures to enable Local Energy Markets in the UK

The LEMMA project develops a local electricity market such that domestic and commercial consumers and local generators of electricity may buy and sell energy between themselves and other energy supply businesses. The project delivers benefits through reducing the cost of electricity to consumers, reducing the costs of network operation, and encouraging the deployment of local renewable generation: reducing carbon dioxide emissions and reducing electricity transmission and distribution losses.